University of East London and Digital Safety CIC KTP 23_24 R4

To develop a Cyber Range platform based on Adversarial Simulation environment to train customers and learners to make better evidence-based decisions at their workplace.